CrayonXCollaboration

The UK creative employment report by Creative Industries Policy and Evidence Centre (PEC) highlights several challenges that the Creative Industry is facing in terms of appropriate strategic vision into the most promising fields, the value and need for creative education, lack of visibility into the talent pipeline, career progression and creation of local talent pools that can form symbiotic relationships in local businesses. The problem for many creative businesses is that they are individuals operating in silos who could benefit from collaboration, mutual awareness, blanket promotion and links to other revenue-generating opportunities such as TV, film rights, artist commissions, etc. The UK is home to 84,600 authors, writers and translators, 45,500 artists and 98,000 graphic designers working on their own that could do equally as well if not better by working collaboratively.

Crayon aspires to be a pioneering, artist-first platform that can address these learning & networking challenges while better positioning creatives for wealth generation. We are committed to establishing a network that can become a one-stop solution for the creative arts industry, which offers a collaborative space and allows for greater revenue generation for writers, artists, reviewers and designers.